Centre for the Evaluation of Complexity Across the Nexus (CECAN)

Contributing to the design of public policy that can respond to the problems facing society is challenging. Not only are policies difficult to design well, but it can also often be difficult to know whether the policy was successful. Evaluating whether changes have been caused by the policy or for other reasons can be hard to determine. Policy planning and evaluation are especially challenging when social and environmental problems are intertwined. For example, designing and evaluating a policy on the risk of flooding needs close liaison with experts, local authorities and citizens on issues such as coastal erosion, drainage, farming, housing, transport - and the policy needs to be both flexible and robust across these areas. Complex problems require new solutions with special kinds of methods and approaches to study them.

But how do we design policies that can keep up with environmental and social issues that are fundamentally dynamic? How do we evaluate whether a policy has been effective when the policy has been deliberately designed to adapt over time? What kinds of new methods do we need to be able to design and evaluate complex policies that cross sectors? How do we act quickly to respond to changing policy problems? How do we bring together and mobilise expertise across many different subject areas to work on a common problem and produce new solutions? How can we ensure that policymakers, evaluators, practitioners and students have the skills to design and evaluate policies that need constant updating? These are some of the questions this new Centre will begin to answer.

To do this, the Centre will foster an 'open research' culture of knowledge exchange founded on a growing network of policy-makers, practitioners and researchers. At its core is a strong group of academic and non-academic experts with many years' experience of working on these kinds of problems. The Centre is uniquely positioned to address some of the big policy challenges because:
* each member of the core Centre team is a global figure in their particular research area, has worked with or for policy makers or in policy relevant areas, and is a methodological pioneer who in his or her own way has contributed and created cutting-edge methodological approaches to understanding these complex problems;
* supplementing the core Centre team, a network of academic and non-academic Fellows and Associates will join the Centre for weeks or months. They will offer expert advice on areas that need specialist input for particular policy initiatives and innovations.

The Centre's work will include developing new and enhancing existing methods for the evaluation of policies in complex settings; piloting these methods on a range of evaluation projects; organising educational programmes for practitioners, academics and policymakers; and publishing guides and toolkits for evaluators, those commissioning evaluations, and policy audiences.

In the first year, we will:
* Link to on-going and forthcoming policy evaluations, so that we can advise on more advanced or cost-effective
approaches that might be used.
* Organise workshops that bring together evidence teams, policy makers and academics to work with us to understand the policy challenge and develop new ways to frame policy evaluation problems;
* Host cross-sectoral seminars on the state of the art of evaluating complexity;
* Initiate training events for evaluation commissioners, practitioners and academics to disseminate emerging lessons quickly;
* Publish short summary and agenda setting briefings on policy design and evaluation in complex settings;
* Publish a guide to what a complexity-sensitive evaluation toolkit might look like. This will become a 'living document', updated as knowledge develops.

Overall, this new and exciting Centre will enable the integration of a complex systems approach into the policy evaluation process and hence contribute to more effective policy-making.

Potential impact
WHO WILL BENEFIT FROM THE CENTRE'S WORK?

The key users of the Centre's outputs will be policy analysts, policy professionals, regulators and evaluation practitioners both within and outside government. These users are well versed in the Magenta Book, its evaluation approaches and their limitations. During discussions held for this proposal, they indicated that they want to know how to go beyond the Magenta Book to address pressing and complex policy evaluation challenges. These users are located in government departments and agencies, local partnerships (such as local enterprise partnerships and nature partnerships), local authorities, and third sector and commercial consultancy organisations.

The primary beneficiaries will be those working in the policy process - in policy analysis, development and implementation - in relation to Energy-Environment-Food Nexus domains. However, the work will be of relevance and interest far beyond this, since they interface with a multitude of other complex global problems, e.g. health, inequalities, education and international development. The methodological advances made by the Centre will also be of interest to a wider academic and practitioner community in the UK, Europe and globally as well as business, consultancy and civil society organisations who operate within the Nexus and beyond.

The ultimate beneficiary of the Centre's work will be the public and society through improved and more cost-effective policymaking.

WHAT IMPACTS WILL THE CENTRE GENERATE?

The Centre will deliver instrumental, conceptual and capacity building impacts for economy and society.

The main instrumental impact of the Centre will be to enable better evaluation, evidence, policy-making and understanding of 'what works' - whether in public policy, business, or the third sector across the Nexus.

Better policy design and implementation will deliver benefits to stakeholders, the general public and the environment, delivering improved value for money for the taxpayer, a better environment for businesses to thrive and grow, and enhanced individual experiences of the environment, with potential for improved health and well-being.

The Centre will strengthen the links between policy-makers, evaluation practitioners and academia. This will enhance the ability of government to draw on expert resources and increase the understanding of government evidence and evaluation needs in academia and consultancy.

The conceptual impact of the Centre will be the development and availability of novel and tested evaluation methods suited to complex settings. The Centre will also develop and shape the framings of issues associated with complexity in the Nexus, providing value, clarity and insight to policy generalists and specialists and wider beneficiaries alike.

The Centre will improve the capacity of policy-makers to conduct, commission and use evaluations in complex settings through awareness raising, development of knowledge and provision of tools. Similarly, capacity building amongst evaluation practitioners will enhance their ability to provide advanced evaluation skills and methods to government and other users.

The development of this evaluation capacity will enhance the standing of the UK internationally and also create opportunities for evaluation practitioners to access and be competitive in international markets with consequent economic benefits and impact for the UK.

The academic impact of the Centre will include the development of new knowledge and methods for policy evaluation, the building of a broad research community working in this area, the promotion of interdisciplinary working between diverse areas, the possibility of new approaches that go beyond the sum of their parts and the development of the research and policy engagement skills of those involved in the Centre over a wide range of stages of their careers. These will enhance the reputation of UK academia internationally.